Energy Saving Remote Monitoring Solutions

Metrix is planning to develop and launch a new range of remote monitoring and control hardware and software that will provide manufacturers and plant operators a facility to efficiently monitor their assets, extract maximum performance out of them, and respond to breakdowns quickly. Currently, such businesses operate in a conventional, disconnected environment, and often lack clear asset performance tracking processes. Machine and plant inspections usually happen through manual visits that offer little or no control over asset health and performance management. Our remote monitoring system, comprising our unique in-house design main unit and sensors, hardware programming and user-configurable front-end system provide greater visibility into asset performance, predict equipment failure, and reduce resource consumption, enabling cost-effective and efficient operations all the time. Comprehensive market research and industry consultation has enabled us to design a system that incorporates a set of features and functionality at a market-leading level, together with a fully competitive unit pricing and subscription offer. Our system will provide benefits such as centralised and accurate monitoring, faster and proactive response to incidents, business continuity and lower operating costs. The product will be manufactured in the UK, and will meet all necessary certifications for industry requirements. Our company will plan to expand its workforce to meet forecasted demand and support capacity, together with added programming resources and business support.